Ethiopian Minigrid Extensions & Energy Storage (EMEES)

The Ethiopian Minigrid Extension and Energy Storage (EMEES) project will further develop an innovative biomass conversion technology (PyroPower) which received Energy Catalyst funding (grant 105268). The project is effectively a Feasibility Study which will assess the viability of setting up an in-country demonstration plant in Ethiopia. The project defines 3 distinct market opportunities as outputs of the technology, which address energy storage
opportunities which will benefit urban and rural communities in Ethiopia. The market opportunities are: 1) direct provision and extension of electricity
through biomass-powered minigrids and rechargeable lithium battery storage options; 2) provision of an upgraded bio-oil/biodiesel fuel blend which will replace fossil-derived fuels in internal combustion engines; and 3) a smokeless biochar which can be briquetted or pelletised for use in local
markets, as a replacement for traditional firewood and charcoal for cleaner cooking options, or exported as a foreign exchange-earning commodity.